The Current and Future Use of Social Media Technologies (SMT) on Military Personnel and their Families

The use of social media technologies (SMT) is one of the most important issues confronting the UK military in terms of maintaining operational security and managing morale amongst serving personnel and their families and friends. In the last decade, the UK military have been involved in a number of overseas campaigns (Afghanistan and Iraq) alongside more routine operations (e.g. Falklands and Cyprus) with implications for service personnel and their families in terms of coping with deployment rotation. The security implications regarding SMT range from the accidental to the calculating.

With the advent of SMT, real-time geo-coded tweets from theatre are now a day to day reality facing military commanders as are regular Facebook postings by service families. So while MOD protocols and guidance exists including recognised and approved social media platforms (e.g. http://www.blogs.mod.uk/social-media-guidelines.html) senior military officers responsible for maintaining military welfare (e.g. Colonel Duncan Dewar of the Royal Marines and a member of our project advisory board) informed us that monitoring and possible intervention represents a major managerial challenge. Moreover, officially sanctioned online sites such as RN Com (https://www.royalnavy.mod.uk/) co-exist with more public online platforms such as Facebook. Anticipating not only current usage but also like technological and behavioural innovation is a source of considerable anxiety for senior officers in the MOD (Colonel Dewar, per com, November 2012).

This project draws together unique expertise in the fields of informatics, mathematical biology, human geography, geopolitics, sociology in order to address the quantity and actual content of this interactive process Previous research indicates that frequent electronic contact can have positive and negative consequences. Social media contact can increase the stress that soldiers are under having a negative impact on morale and group cohesion. Staying in touch can have purportedly 'stabilising' effects on military personnel, boosting morale.

This research project adopts a three phase research model for researching and visualising social media communications, their online manifestations and their impact and influence on online and offline communities related to the UK military.

After a thorough review of MOD and RM policies regarding SMT. This will be followed by a second more quantitative phase of research, during which we will undertake quantitative analysis of language usage and information flow on both officially sanctioned sites and more public sites such as Facebook and Twitter (we have been granted permission to access official military forums and to contact members directly and access the messaging chains). Language usage studies will include simple studies such as the usage and frequencies of different words, co-occurrences of words and phrases, and studies of other language features such as word endings. This quantitative stage will be complimented by qualitative and ethnographic research (stage three).

For the purposes of this study we propose working within the Royal Marines communities based in Taunton (40 Commando) and Plymouth (42 Commando). This research will be undertaken using three distinct techniques; semi-structured interviews, focus groups, and user-generated 'diagrammings' or mappings. Colonel Duncan Dewar and his staff associated with Welfare Support at RN Portsmouth will facilitate introductions and access to these communities. This research will be initially undertaken through the deployment of semi-structured interviews with serving Royal Marines and their family members. The fourth phase of the research programme will allow for the active interaction of quantitatively-accrued data with the quantitative models developed in phase 1 and active development of policy-relevant findings.

Potential impact
The project intends to have academic and policy impact including updating MOD strategic policy formation and guidance on social media technologies through:
- Improving knowledge about emerging social media technologies and usage amongst armed forces personnel and their families in order to assist future strategic planning.
- Developing new capacity to anticipate and intervene in social media management (e.g. intervening to pre-empt rumour diffusion, trolling, misinformation).
- Improving MOD capacity to respond an increasingly socially networked world where technological and behavioural change is likely to be rapid (e.g. geo-tagging tweets and associated security implications regarding location identification).
1. Our innovative use of qualitative and quantitative methodologies including network sampling, topological analysis and user-mapping will enable insights into how our research communities use online social media to communicate and become enrolled into particular communities. As well as providing a) the ability for MOD and Royal Marines to better understand these trends the research will b) provide recommendations on MOD guidance and policy on social media and c) via established algorithms and detailed qualitative methods, deliver a framework which allows the detection and anticipation of the formation of issues around morale, homesickness, and broader issues of concern.
2. Our qualitative methodologies, especially participatory mapping with Royal Marines and their families, will facilitate more nuanced understandings of geographical and social mapping of online social media behaviour including networking. This approach, especially as participants are asked to reflect on their perceived social media and the quantitative visualization of social networks, will allow families, friends and service personnel to better understand the complexity of social media and its potential wider impact on the morale of group, unit and battalion, as well as wider public awareness.
3. Enhancing co-operation within central government departments and other interested stakeholders concerned with social media usage and associated challenges including security risk. The employment mediation agency (ACAS) have warned that billions of pounds are lost every year addressing costs associated with cyber bullying, trolling, defamation, freedom of speech and invasion of privacy - regulating the personal/professional usage of staff in agencies like the HMRC is a matter of growing concern. The analytical tools and software prototypes developed within the project will have value in data and network science as well as commercial value in social media analytics. Our work will have future impact for other government departments and large organisations in terms of better understanding how personnel (e.g. FCO overseas posted staff) use social media technologies to interact with families and friends in the UK, and the relationship between these interactions for the structure of organisations and how they are perceived, both internally and externally. There are other public authorities that grapple with the issuance of formal guidance on social media technologies and their usage. These would include Foreign and Commonwealth Office, Department for International Development, the Prison Service, the Department for Communities and Local Government.
4. Our work will interest social media consultancies and organizations (e.g. Storyful) and think tanks who work on social media technologies both present and future and produce twitter listing, social media memes and content feeds, or examine the relationship between social media and their implications for defense and security (see Arab Spring, Gaza conflict etc.). With the appointment of a project advisory board, to include representatives from these four interested constituencies working in close collaboration with DSTL, the project will offer wider implications and recommendations for those organisations.